Researching Community Heritage at the University of Sheffield

The Researching Community Heritage project aims to develop fruitful and lasting collaborations between researchers in the University of Sheffield and communities researching their heritage. The project is in support of the Heritage Lottery Fund's All Our Stories grant scheme. The research team will work with ten projects, all based in Sheffield and the surrounding region. The researcher support broadly falls into three categories: (1) academic mentoring (through attendance at project meetings/events and providing ongoing advice by phone and email), (2) delivering formal workshops on specific skills or resources (e.g. collecting oral histories, archaeological field survey), and (3) student volunteers working with projects as part of organised placements.

A Researching Community Heritage project officer will coordinate researchers' contribution to events, training workshops, open days, student placements etc. that will taking place as part of the All Our Stories projects. She will maintain the RCH website and social media accounts, and liaise with the Faculty and University's media teams to publicise the projects. She will also organise two workshops and a public symposium, at which university and community researchers will present and reflect on their All Our Stories projects.

Potential impact
not relevant